Dating and modelling fast ice-sheet grounding-line retreat over the last 4000 years in the SW Weddell Sea, Antarctica

The threat the West Antarctic ice-sheet poses to sea-level is largely through retreat of the grounding line, the line that separates floating ice, whose effects on sea-level are played out, and grounded ice, which can affect sea-level. Geological evidence for the retreat of grounding line under the great Antarctic ice shelves, where the most substantial retreat took place, is scarce owing to poor accessibility. We are going to use a new technique which dates ice flow changes from stratigraphic anomalies in the small ice-rises which reside within the Ronne ice shelf. This will provide information about retreat of the grounding line there. Firstly, an established technique which looks at anticline geometry will be applied. A new feature is the application of a technique (the BAS-developed pRES) for the direct measurement of strain-rates in the ice, which will allow us to quantitatively constrain the development of the anticlines, rather than make assumptions about ice rheology. Our project will therefore investigate both the retreat and rheology (flow) of the Antarctic ice-sheet. We will go to several ice divides in the SW Ronne area - the Korff, Henry, Skytrain, and Fowler to apply these techniques and date the most recent flow changes associated with the divide. These will give information about the retreat of the Ronne grounding line between Berkner Island and the Ellsworth Mountains. There are many indications that this has happened in the past 4000 years, and represents some of the most recent response of the Antarctic ice-sheet to the deglaciation following the last glacial maximum.

Measurements of ice rheology have a general relevance to ice-sheet modelling. The rate at which ice flows into the sea from the large ice-sheets directly affects sea-level. The forces which drive this flow are controlled by the increasingly well-known geometry of the the ice-sheets, but the resistance to flow depends upon the viscous (rheological) properties of ice. Ice has the peculiar property that the the viscosity depends upon the rate at which the ice is deforming. This sensitivity is usually described with the Glen index. The Glen index can be measured in the laboratory or the field. Laboratory measurements diverge from field measurements, and are very difficult to make at the low strain-rates observed in the field. In many field measurements it is difficult to characterise the stresses very well and to know how the provenance of the ice has affected measurements. By going to divide locations, where the stress field can be characterised well and ice provenance is very well constrained, we will be able to measure the Glen index. The technique is based on the fact that radar layers provide markers within the ice, and their vertical displacement over relatively short time periods can be measured using interferometric phase-sensitive radar techniques. This will provide instantaneous vertical velocity fields and strain-rate fields in the upper third to a half of the ice field. The technique has been proven at Summit in Greenland.

Once we have obtained the data, we will have an idea of how quickly the grounding line retreated. We will then run ice-sheet models, to see what kind of situations could have caused this. Grounding line retreat rates are ultimately fixed by several variables; how the ocean pumps warm water under cavities, how sea-level is rising, how the land surface recovers as ice unloads, and how the ice softens as it warms. The mathematical model will be able to assess the influence of all of these factors. Our team has also collected a lot of other data about ice-sheet extent in the area, and we will be able to see if the model can predict ice-sheet geometry that matches all of these.

At the end of the project, with our new dates for grounding line retreat and our model that represents the past, we will have a much clearer idea of how and why the ice-sheet retreated as it did in the Weddell Sea area.

Potential impact
We have identified three target groups whom we feel should or may want to learn more about our activities.

a) General Public: High-interest scientific papers will be communicated using the BAS media section. In addition, we will attempt direct engagement with sectors of the public with novel approaches that provide accessible background to our research activities and the considerations that surround and direct them.

i) Ice-rises in Antarctic exploration. We intend to commission an article for Planet Earth written by an Antarctic expert to outline the role of ice-rises in Antarctic exploration from Amundsen to the present-day, to publicise our work amongst the public through a more human-interest angle.
ii) Hands-on ice-sheet modelling. We believe that there is a sufficiently large world-wide technical audience to benefit from web-based simple ice-sheet modelling exercises. Our intention is to put Matlab-based programs on the web, so that interested people can use them to understand aspects of ice-sheet modelling.

b) Policy Makers: We will use the strong links within BAS to BIS and DEC to communicate our strongest and most policy-relevant findings.

i) Rates of grounding-line retreat and consequent rates of sea-level rise. Our results regarding maximum rate of sustained grounding-line retreat will be of interest to policy makers, those making decisions about flood defences, and insurance companies.

c) Interdisciplinary Impact: Promulgate by targeted attendance and conferences and workshops:

i) Raymond effect dating with geochronologists
ii) Rheological measurements and inversions with geodynamicsts and mechanicians
iii) Knowledge of Antarctic grounding-line movement data with Antarctic geologists
iv) Increased knowledge of grounding-line dynamics with glaciologists
v) Further field studies of ice-rises with Antarctic glaciologists